Deep Learning for Personalised Remarketing

The concept of the neural network has allowed machines to recognise and manipulate an object in a way that replicates human behaviour. Some of the fascinating achievement of the neural network includes generating deep fake videos and recognition items in an image or video which I find very intriguing. My Final Year Project was based on neural networks and I had exposure to the Convolution Neural Network (CNN) and learned how to apply that in my code. This helped my project to recognise limbs on human on video footage and made it possible to describe the actions that are being carried out.
I have got proficient experiences in two programming languages which are Java and Python; most of my programming coursework has been completed in Java at my time at Brunel University and I have self-taught Python when I was in year 11 as a hobby. Learning PythonThis hobby helped me to complete my final year project and achieve a fantastic grade. Working with a start-up company (ReWallet) has further strengthened my programming skills in both Java and Python and that would be beneficial when working on the upcoming PhD project.
Working with teams is my strength as it is evident from my grades in the Year 2 Group Project. Firstly, being friendly to others and frequently communicating with other team members in my Year 2 Group Project has made coding more enjoyable and it kept me motivated. This resulted in producing a functional android app that we as a group were happy of what we accomplished. Secondly, the grade that I achieved in my Final Year Project shows that I am also confident in working independently and able to produce high-quality results. I can concentrate for a long time when I work independently thus it allows me to solve complex problems very quickly. My Final Year Project had required me to endure a significant amount of stress and solve as coding problems efficiently.